The University of Kent and Priory Business Group Private Limited Company KTP 23_24 R1

To improve efficiency and service levels within a sustainable packaging provision context to the fast-growing ecommerce sector. To lead to an increase in market share and improvements in stock availability and demand forecasting through enhanced data handling and supply chain analytics.